Anton Chekhov - Monograph for Routledge Contemporary and Modern Dramatists Series

The monograph is to be part of the Routledge Modern and Contemporary Dramatists Series, which aims to publish high-quality critical introductions to playwrights from the late nineteenth century to the present day.This volume will focus on Anton Chekhov's theatre writing, and will emphasise the multiplicity of possible readings of Chekhov, his continued relevance, humour and mastery of the tragicomic.\n\nThe book will examine the varying layers of censorship of Chekhov's writing in the light of new information about Chekhov's life and work that has become available as archives have opened in Russia since the 1990s. This comprises both material on censorship practice in Chekhov's life time and the portions of his writings, (mostly letters), that were censored before publication after his death in Soviet times. The book will explore the extent to which writing with an eye to the Tsar's censor encouraged Chekhov to find coded means of expression. It will also discuss the influence of European symbolism on Chekhov's theatre writing and ask how the use of symbol or allusion, which could express what could not be said directly, fulfilled the need to write in a coded way. A range of interpretations of Chekhov's work in the history of productions will be described with this analysis of context and influence in mind.\n\nThe problem of interpretation has been compounded by the idealised image of Chekhov configured by erstwhile Soviet 'official' morality and engineering of the image of the artist, and the subsequent effect on the kinds of materials available on Chekhov. The emergence of new material has resulted in several new biographies and translations, which have facilitated new approaches to the work. As well as providing an overview of traditional approaches to Chekhov scholarship, such as that of Ronald Hingley or David Magarshack, the volume will explore recent critiques of Chekhov's work from feminist, cultural materialist and other theoretical and cultural standpoints - such as Peta Tait's recent analysis in which she combines philosophy and gender studies and John Tulloch's structuralist study and analysis of the work as theatrical event. \n\nA century after his death both the genius of Chekhov's writing, the innovatory nature of his approach to theatrical representation, and the profundity of his philosophy are beginning to be re-examined. The volume therefore aims to offer an overview of past and current criticism but and a contemporised analysis of the relationship between his plays and his own life, the theatres he wrote for and the changing aesthetics of European and Russian productions of his plays into the twenty first century. I will examine to what extent directors work on a contextualised reading and how the symbolic aspects of the text are treated.\n\nThe reader is thus to be provided with a comprehensive pathway through the complexities of both the traditional and the new criticism in the context of a detailed, comparative analysis of a variety of productions of his plays, the range and richness of which account for Chekhov's enduring importance with theatre audiences.This volume will appeal to scholars in Theatre Studies and Russian Studies, undergraduate and graduate students in Drama, Theatre and Performance Studies, Russian Studies, Comparative Literature, to A level students and to a general readership interested in Chekhov.